A comparative approach to bioinspiration: learning from the similarities and differences in the collective behaviour of fish and ants

social insects and fish. In this project, the student will bring together the expertise of Prof. Ioannou in fish collective behaviour and Dr Reid's expertise in the collective behaviour of ants. The student will develop an experimental protocol that is applicable to both animals, for example collective foraging in a Y-maze, and use high-resolution automated tracking of individuals' movement to infer the inter-individual interactions and how this relates to (e.g. foraging) performance.